Cruising through uncertainty: mobile phones and mobility in Mozambique

"There are two categories of girls--girls to marry and girls to play with--but the problem is that girls, these days, are very clever with their mobile phones and all, and we end up not knowing which is which!" This comment made by a young Mozambican man gives a sense of the role mobile phones are understood to play in the redrawing of socio-economic hierarchies. In less than a decade, mobile phones have become part and parcel of everyday life throughout most of Sub Saharan Africa. Answering a real communication need in places where landline infrastructure remains poorly developed, the new technology has been invested with the potential to significantly contribute to socio-economic development. Ethnographically grounded research on phone use suggests, however, that the link between the new technology and development often rests more on wishful thinking than on empirical findings. Research conducted in Southern Mozambique yielded similar findings. It did, however, also reveal the role mobile communication was playing in the articulation of secretive activities of a political, criminal and/or sexual nature. Building on the doctoral analysis of the integration of mobile phone communication (and mobile phones themselves) into sexual and criminal economies, the postdoctoral research also examines technology-assisted political participation in the wake of Mozambique's recent mobile phone-coordinated riots against price rises. It therefore aims to contribute to our understanding of ICT-mediated relationships (whether between lovers, criminals or protesters) by situating these in relation to broader constraints concerning physical and social mobility. The research thus examines the different ways in which young adults use phones to navigate the uncertainties of everyday life and expand their latitudes of movement and shows how mobile phone communication creates a space of interaction within which illicit practices can be coordinated more discreetly. Of course, no one is dupe to what happens under the cover of text-messaging but it is argued that, despite its imperfections, this new space is invaluable in a context of growing insecurity and widening disparity, as it offers young people avenues to participate more actively in social life, albeit in gender-specific and contested ways.

The research provides a timely and original contribution to the understanding of a new phenomenon: the spread of mobile phones throughout the developing world. By approaching mobile phone practices as a window into social relations and new forms of sociality, the research promises to provide more than a mere ethnographic account of phone use in a specific socio-historical context; it also offers original methodological and theoretical avenues to address some of the challenges faced in anthropology and African studies. And, insofar as the demographic weight of young adults in Africa in itself warrants our attention, exploring how young people fashion a space for themselves by drawing on various options is imperative when it comes to determining development outcomes. The scope of the research therefore goes beyond academic concerns as it tackles key social issues that are of extreme relevance for the broader Southern African region (crime, sexual networking and political protest) and offers insight into their articulation. The Fellowship will enable follow-up research aimed at expanding the scope of the doctoral research and will allow the dissemination of research findings through the publication of a monograph, along with conference and seminar papers.